The Non-Elite Painting and Decorating Trade in Britain 1600-1800

This project seeks to understand the processes through which non-elite homes were decorated in the seventeenth and eighteenth centuries and in doing so tell the story of the rise of the painter decorator (as opposed to elite painters, stainers, and plasterers) in Britain. The story of interior decoration in this period has generally been told about upper-class houses, whereas this doctorate will establish the identity of people who painted, whitewashed, plastered, and applied wallpaper to the walls of lower-middle and lower-class homes. It will also explore the degree to which the lodging and boarding houses used by low-income people were painted or decorated, and also look at DIY traditions before the nineteenth century. The resulting thesis will transform our understanding of painting and decorating before the nineteenth century and put non-elite domestic interiors at the forefront. The research will also be central to the museum’s upcoming remodelling of the early modern period rooms to reflect a more diverse range of interiors from the period.